Ntab Tech

Help from an electronic technology company (Ricco Associates) will go through a product specification process which will theoretically build my product on data sheets. This stage will progress my idea to the prototype design with skeleton app which will be used for demonstration & testing. The expert will give advice on the development of this new product and component selection. There advice will amend any ideas before producing the prototype which is necessary before developing a new product